PPE Design and Supply for NHS

David Nieper Ltd is a long standing family run British manufacturer of ladies clothing. The company would like to use its existing experienced design, production and manufacturing resources to bolster the NHS's supply chain for desperately needed PPE using the available fabric from other UK companies. This will require some design changes to the scrubs, gowns and hoods the company is looking to supply to use the fabric in the most efficient way possible whilst reducing the time of manufacture to a minimum to start enable the supply to commence as quickly as possible.

At the same time, the company looks to supply more environmentally friendly products which may be washed and reused many times, to replace some of the current single use items. This should, in the long run, save the NHS money as well as cutting down on the amount of fabric and plastics sent to landfill.

Being a British based manufacturer should provide some additional resilience to the NHS's supply chain and reduce the likelihood of future shortages of these vital pieces of equipment